cybersecurity1

As a growing company our main concern is our current information security processes may not be as robust as they could be and we want to protect our business and our customers' data from any and all types of cyber attacks. We acknowledge that we require specialist assistance and we believe this voucher will help us manage our controls and protections against the growing threat of cyber security attacks.